Shifting power relations in UK food systems governance to deliver progress towards societal goals of health, sustainability and equity

What is the significance of 'partnerships' as a food systems governance mechanism in the UK?